A comprehensive modelling of tailings dams' failure flow

My PhD research focuses on developing an advanced hydrodynamic model for Tailings Storage Facility (TSF) failures, a critical issue in mining safety and environmental protection. The project aims to accurately simulate the complex, non-Newtonian behaviour of TSF flows following a breach event. By integrating cutting-edge geospatial data, including remote sensing technologies, the research seeks to significantly enhance the accuracy of TSF failure risk assessments and improve emergency planning strategies. A key aspect of this study involves a rigorous validation process, which will be conducted in two phases: first, through laboratory measurements of various rheological properties such as viscosity and yield stress, and second, by applying the model to real-life failure cases. Once the model is validated and the results are feasible, integrating the new solver to CITYCAT would be the next milestone for a comprehensive approach. This study not only advances our understanding of TSF dynamics but also has the potential to revolutionize risk management practices in the mining industry, ultimately contributing to safer and more sustainable operations.